Birmingham Buried Treasure

Birmingham Buried Treasure (BBT) is a unique online platform committed to unearthing and spotlighting the hidden gems of jewellery talent within the West Midlands. As artist and jeweller myself, I have spent countless weekends wandering through the craft fairs and markets of the West Midlands, seeing firsthand the immense talent in our community, especially among craftswomen, ethnic, and minority groups. The West Midlands region is brimming with talent, yet many artists face roadblocks.

BBT isn't just another marketplace. It's a heartfelt initiative, giving these hidden talents the stage they deserve. We want to share the stories behind each piece -- the journey, the hurdles, and the inspirations that fuel each artist. BBT seeks to give a voice to the untapped pool of exceptional talent, leveraging this vibrant diversity and becoming their stepping stone to success.

With the right guidance in growing our networks and understanding funding and finance options, we believe this platform can become a beacon for underrepresented artisans not only in the West Midlands but potentially across all UK regional areas.